Development of Antiamoebic Contact Lens Surfaces: A Green Fabrication Approach

"The disinfection of contact lenses relies on antimicrobials, which face the significant challenge of medium- to long-term drug resistance. This project explores an alternative strategy: tailoring contact lens surfaces by fabricating antiamoebic materials. The focus will be on understanding how experimental conditions influence structural features on lenses and how these inhibit microbes, particularly Acanthamoeba. This approach employs a green, physical (non-chemical, non-contact) method to create surface structures that prevent microbial adhesion. By integrating material sciences with bioassay-guided testing, the project aims to develop surfaces with both antiamoebic and antibacterial properties while maintaining the mechanical and biocompatible characteristics essential for contact lenses.
The project will also investigate the molecular processes of Acanthamoeba differentiation using epigenetics, The outcomes will advance knowledge of pathogen-substrate interactions, optimise micro/nano-structural designs, and contribute to next-generation, infection-resistant contact lenses, addressing a critical need in eye health.
"